Greece and Rome at the Fitzwilliam Museum

a) Context\nIn the 1980s university-based scholars of Greek and Roman sculpture and painted pottery took decisive steps away from writing histories of style or seeing art as a bald reflection of life. The Franco-Swiss analysis of Athenian painted pottery, for example, La cité des images (Paris 1984, American trans. 1989), developed an approach which treated imagery as a 'language'. This dissolved the tyranny of style history and revealed pots as engaging in discussion of, rather than simply offering snapshots of, observed social practices, but it did so at the price of almost entirely writing both artists and change over time out of its account. Similar developments took place in the interpretation of Roman sculpture. But neither of these trends has had much obvious impact on museum displays, which still tend to stick more or less exclusively to either a thematic or a chronological approach. Similarly, museum-based research into materials and technologies, and into reconstruction of provenance and context, has had limited input into in more purely academic research directions This project seeks, through collaboration, to harness the best aspects of both approaches by putting people back into the history of art and revealing how craftsmen, patrons, collectors, restorers and curators have shaped the collections that we have today. \nThe specific, local context of the project is the planned re-display of the Greek and Roman collections of the Fitzwilliam Museum. The project builds on the research interests of the collaborators and the Museum's experience in delivering comparable \n\nb) Aims and objectives\nThe research can be expressed as a series of questions relating to the people involved in giving the collections the form and appearance they have today. There will be investigations of:\n- the activity and context of the original 'producers' and their markets\n- the secondary craftsmen who restored many of the works in the eighteenth and nineteenth centuries\n- the collectors who donated the works to the University\n- the work of past curators and university archaeologists who extended the collections and shaped the displays.\nThe objectives will be to produce a new display securely underpinned by this research, to contribute to the wider research agenda and to communicate the results of the research both to the museum-going public and more widely.\n\nc) Potential applications and benefits\nWe anticipate adapting the results of the research for multiple uses, from web-pages providing both detailed information about all objects on display and background information on the research questions, to educational programmes for adults and children. The project will also serve to bring curators and university academics more closely together to share their complementary skills and expertise, and may provide a model for future projects both in Cambridge and elsewhere. For the Museum, there will be clear advantages in the extension of the skills and expertise base that the input of university colleagues will bring. For the University, this is an forum in which they can present their work to a broader audience. At the same time the results of the research will contribute to the broader, international research agenda.\n